Application of AI for first every 'plug and play' Maritime Data Platform

HiLo Maritime Risk Management Limited (HiLo) is a UK-based SME in the shipping industry, with a core project team of Manit Chander (CEO/strategy consultancy/BD), Ryan Purvis (CIO/product development), Djamila Amimer (AI leader) and Andrew Cross (COO/maritime operations). HiLo is creating the first-ever 'plug & play' platform that will allow shipping companies to get real-time risk assessments for their ships around the world. This innovative technology will save lives, help protect the environment and eco-systems from the waste created by shipping incidents and save the shipping industry billions of dollars. HiLo is already a trusted name in the shipping industry. HiLo has been mentioned in the UK government 2050 strategy as a modern approach to safety and a promise to its support.